A biologically validated Bayesian model of neural responses to natural stimuli and high-level visual features

Understanding some of the basic principles of normal human cortical function is both a fundamental intellectual aim of basic research and it is also an essential step in the direction of understanding and treating brain disorders. Computational neuroscience considers the basic function of the brain to be computation and it takes an exciting approach to the understanding it through computational models. The visual cortex (and sensory cortex in general) is an especially interesting area of research as the signals entering it, unlike other cortical areas, can be experimentally controlled. Single-cell recording proved to be a valuable tool, but the conventional stimulus presentation methods are largely inappropriate today, especially for studying higher levels of sensory processing. We aim to combine models and single-cell physiology in a new kind of bootstrapping approach. Modelling natural images and the neural responses themselves helps to determine the stimuli most suited for testing visual neurons, and the neural responses help refine the model. We expect Bayesian methods to allow us to prepare computational models and novel methods for future single-cell neurophysiological experiments.

Technical abstract
To understand the process of recognition in visual cortex, we also need to understand the neural representation at the level where the visual recognition process has been completed, such as in high level visual cortical areas IT and STS. As these neurons seem to be driven by complex combinations of stimulus features, we need an objective description of these complex feature combinations. This may first sound circular, but it is possible to derive, by induction, prominent complex stimulus feat-ures based only on measuring higher-order statistical properties of natural stimuli and information-theoretic considerations. An approach that has been employed with good success in the past tries to minimise the entropy of the representation, thus giving rise to V1-like features with a single layer of model neurons. It is therefore promising to investigate if the minimum entropy principle (or related approaches, e.g. based on asymmetric interneural transmission noise), when applied to multilayer networks, would yield representations that are related to those discovered in the later stages of visual processing. To that end, we propose first to develop fast and (possibly) exact Bayesian learning algorithms for artificial neural networks. The exactness (or near exactness) is a key point: while approximations work well for one-layered networks, their results become increasingly untrustworthy when neural activity is propagated through several layers. The reason for choosing a Bayesian approach is its optimality: when conducting inference based on uncertain and incomplete data, Bayesian methods provide the provably best possible answers. Second, a hierarchical image model will be learned from (a large number of) natural images. The structure of this model can then be examined to plan physiological single cell experiments with maximal chances of success. Not only would it provide clues as to which experimental setup to use, but it would also yield a priori expectations on the number of stimuli that a high-level visual cell needs to be tested on before its receptive field can be determined with reasonable certainty. Third, single cell experiments will be carried out to test the quality of the model‘s predictions. This will provide a ‘feedback signal‘, which will allow us to refine the model, and begin the learning process anew. We expect that, after a few iterations, an image model (in the form of a neural representation) will be obtained that resembles the coding process in the high-level visual cortex more closely than current models.